The verification of the effectiveness novel air purification cartridges

Both the anaerobic digestion and poultry sectors are both growing industries and both share a common theme in that they are regulated under the European IPPC Directive to prevent or reduce emissions to air, land and water. This legislation encompasses the